Machine Learning Techniques for Communication Networks

The aim is to develop novel deep neural network techniques for secure communication networks. A particular interest is to investigate vulnerability of machine learning algorithms in wireless network design and to propose new adversarial learning techniques to protect machine learning algorithms against attacks.